WAAI (Workforce Analysis Artificial intelligence)

Omnia is developing a solution to enhance workforce remuneration management in the fleet management industry by utilising AI technology. Our method includes embedding AI directly into fleet management tools, as opposed to utilising an external AI platform to analyse data from existing tools. This approach will result in faster, more accurate, and actionable insights, improved adaptability, reduced complexity and cost, increased trust in AI results, and the ability to tailor the solution to specific industries or companies.

To accomplish this, we will undertake several key steps, including data collection, model training, integration, deployment, and maintenance. We plan to offer the solution through different commercial structures, such as a SaaS model, product licence, customizable solution, and service-based model. By integrating AI into our existing all-in-one platform, we aim to become one of the leading operational tools in the industry. This feasibility study will help us evaluate the market, technical, financial, operational, and regulatory feasibility of the proposed solution, and will assist in determining the most appropriate commercial strategy for the solution.